Modelling (reactive) transport of migrating fluids: Efficient multi-component codes applied to geological carbon storage.

The project is focused on the carbon capture and storage research area; the outcomes will be directly applicable to predicting the security, geological viability and safety of storing CO2 underground.

The work involves developing robust and tested routines for reactive transport modelling. Modelling the reactions between fluids and rocks at low and moderate temperatures is hindered by the uncertainties over the application of laboratory kinetic data, reliability of the thermodynamic data and the numerical inefficiency of the generalised reactive transport codes. The project will analyse alteration profiles in caprocks, aquifers and fault/fracture zones to develop and test more efficient reactive-transport codes for modelling mineral-fluid reactions at low and moderate temperatures.